HAPS LTA Laser-RF gateway

This project will develop a prototype laser receiver terminals for future integration into HAPS aircraft, allowing reliable, high bandwidth data download from LEO satellites.